5G Above the Cloud (AtC)

"The overriding demand on all levels of Connected and Autonomous Vehicles (CAVs) will be safety. Any vehicle that moves must have the necessary Situation Awareness (SA) to achieve safe and secure control of the vehicle. It is vital to ensure that the resolution of SA is appropriate to the environment as the demographics of a moving vehicle change.

CAVs are being designed with the expectation of ubiquitous communication to the cloud and so will be severely affected by inadequate network coverage due to the cell tower densification issue. The lack of base stations will have the greatest impact on vehicles that operate outside of city centres which is likely to be the norm in the majority of cases.

The aim of this project is to test the technical feasibility of a proposed system that will have the ability to maintain 5G Quality of Experience (QoE) access to SA data specifically tailored to CAVs, particularly when outside of closed environments."